Small molecule mediated bone regeneration using a degradable polymer membrane

Rising levels of obesity are directly leading to an explosion in the number of diabetic individuals. While there are many health implications as a result of this disease one that becomes of serious concern is the development of gum disease. Infected and bleeding gums are at the mild end of the effects – more aggressive disease leads to the loss of the bone that holds the teeth. At this point it is necessary to undertake surgery in order to try and restore the height of the jaw bone. This grant outlines a new approach to such surgery using an advanced material that can stimulate new bone to grow (through the delivery of a chemical analogue of a protein known as hedgehog) but has the mechanical strength needed to resist the forces in the mouth, as well as being degradable. This material will also have applications in other areas that require the delivery of a drug from a stiff material, including repair of traumatic injuries to the legs and arms that currently require amputation.

Technical abstract
The objective is to formulate a degradable polymer membrane capable of small molecule release within a guided bone regeneration context. The hedgehog pathway is critical for bone formation during embryogenesis and we have shown that exogenous stimulation of the pathway within a bone environment can promote dramatic new bone formation. The pathway is also amenable to small molecule stimulation via readily available agents; we have used purmorphamine. Guided bone regeneration protocols rely on the exclusion of wound contaminating tissues, enabling bone repair to proceed within a protected space: the procedure is used in craniofacial augmentation and in modified form has potential for orthopaedic applications. We propose to develop a novel form of degradable polymer membrane that will directionally release the purmorphamine hedgehog agonist into the protected space, promoting bone formation, but will degrade removing the need for a second surgical intervention. The membrane will combine four novel features: 1) stimulation of the hedgehog pathway, 2) small molecule release, 3) a multi-layered directional release structure, 4) post-placement stiffening of the polymer via incorporation of reactive fillers. This proposal relates to the formulation of the membrane in terms of polymer character and material structure to provide the desired release kinetics, degradation rate and material properties. Methodology: fabrication will be based on short triblock monomers ? poly(propylene glycol-co-lactide) dimethacrylate (PPGLADMA). Purmorphamine will be dissolved within the monomers, spread into a thin layer and light cured (methacrylate cross-linking). Purmorphamine is active in the 2 microMolar range and hence incorporation of a significant drug reservoir will be possible suitable for long-term sustained release. Drug release will be determined using a sensitive bioassay (hedgehog-responsive Light II cells). Successive covalently bonded layers will then be laid down to inhibit diffusion out of the placement site and also to confer greater mechanical properties. The use of a layer with reactive filler (monocalcium phosphate and beta-tricalcium phosphate) will confer water-dependent increase in storage modulus (stiffness) ? after placement the membrane will become rigid (a 40-fold increase in stiffness occurs over 24 hours). As the layers have distinct functions, material development can proceed in parallel, rather than sequentially; the final product will then be tested versus a standard resorbable membrane in vivo. The technology that we describe has immediate applications in alveolar ridge augmentation but contains several novel aspects ? not least the development of a mechanically competent drug-delivery mechanism that is light curable and hence extremely versatile.